Augmenting Ideation with Artificial Intelligence Personas

Augmenting Ideation with Artificial Intelligence Personas

This project involves establishing the feasibility of creating custom personas that are not just a one-page document, but an effectively communicable persona that informs the design strategy. This functions as a repository of valuable audience data that can be shared across companies and external agencies to align the perspectives of an entire team.